New methods for improved MRI of lung diseases

Lung diseases are the second most common cause of death and lead to substantial degradation of quality of life in suffers. Improved tools for diagnosing and monitoring lung disease will provide better patient characterisation and enable more appropriate treatment options to be selected. Recent work has shown that new magnetic resonance imaging (MRI) methods can provide information on the structure and function of the lung and that these methods are sensitive to disease and to the impact of treatment. However, despite these developments, current lung MRI is subject to poor image quality, which limits our ability to extract detailed information.

This project will address some of the key current limitations of lung MRI. Breathing motion degrades image quality by causing changes in the location of important structures and introduces unwanted signals in the images. Heart pulsation leads to additional unwanted signal fluctuations. These signals will be modelled and removed from time series of MR images in order to improve the detection of detailed structures. The enhanced information content within the image time series will then be modelled to extract functional information, including lung ventilation and perfusion. These methods will be applied to existing MRI data available in conditions including lung cancer and cystic fibrosis.